INnoVation and ENTrepreneurship inHEIs (Deep INVENTHEI)

"Deep tech" in health refers to the application of advanced scientific and engineering innovations - for example artificial intelligence and nanotechnology - to address a broad range of current challenges in human health. This project (acronym DEEPINVENTHEI) established an international network of regional innovation zones with the goal of attracting and retaining expertise in commercialising health and medical technologies to the European continent. The partnership shared best practice and developed new and/or combined approaches to training deep tech talents and supporting deep tech academic spin-offs and start-ups. DEEPINVENTHEI built on the foundations laid by a previous project (INVENTHEI) and interfaced with a wider Business and Innovation Network. Specifically, this project implemented activities related to:

* learning and mentoring of students and staff with training courses on challenge-based learning and innovation-driven research, entrepreneurship training, deep tech (for non-STEM students), and the setup of innovation and entrepreneurship student hubs;
* research-based learning with research testbeds open to students and industry, and the organisation of co-creation labs involving students, staff and start-ups for setting up joint projects;
* collaboration and internships, with the search for new collaboration arrangements and with the promotion of intersectoral and international mobility.

The activities have had a direct impact on more than 1500 people (including students, academic and non-academic staff, and industry) and engaged with over 60 institutions (universities, research centres, companies, associations and local authorities) across Europe. This joint endeavour has therefore generated a critical mass of highly educated young entrepreneurs and innovators who are contributing to the emergence of highly dynamic research and innovation ecosystems, favouring the creation of knowledge-intensive companies on deep tech technologies, developing new value-added products and services, and innovative business models in the manufacturing and health domains.